Cross-disciplinary research for Discovery Science

The funding will be used to facilitate and enhance interdisciplinary working in Discovery Science. In line with the ambition of the Pushing the Frontiers of environmental science call we will seek to pump prime collaborations that will enable researchers to be truly adventurous and ambitious in the pursuit of curiosity-driven, high-risk and high-reward projects that address environmental challenges. Given the nature of this fund, and the fact that we cannot predict in advance of running our internal call which specific research areas will be supported, we have selected proposal classifications based on the most prominent areas of NERC-remit research currently carried out at Northumbria. However, other areas may be funded as long as they meet the call criteria.